Urban Planning and design ready for 2030

UP2030 aims to guide cities through the socio-technical transitions required to meet their climate neutrality ambitions. It will do so by enabling a quantum leap from a ´business as usual´, project-by-project decarbonisation approach to a vision-driven, strategy-based approach that is anchored on sound projects and renewed policy development. The approach uses urban planning and design as a vehicle to create better connected, more compact, net-zero neighbourhoods in the city pilots – i.e. neighbourhoods that promote liveability and, through designing with intent, promote mitigation action. Unlike fragmented innovation processes that focus on the deployment of a specific solution to achieve incremental progress, UP2030 proposes that cities should themselves be at the centre of the innovation approach to drive transformative change. The project develops the 5UP methodological framework that supports cities in (i) UP-dating those policies, codes, regulations that need to be left behind to make room for the new vision (ii) UP-skilling, through building the capacities of the entire city stakeholder ecosystem that shall deliver actions (iii) UP-grading, through the development of solution prototypes (digital and physical) at selected neighbourhoods, (iv) UP-scaling to achieve city-wide impact by shaping the enabling governance arrangements and matching project portfolios to financial resources, and (v) UP-taking, by engaging with the Mission and sharing best practices across European cities. Inclusive participation is key throughout the project’s full cycle of activities so that real needs of communities are reflected in the city-specific visions, and co-designed interventions maximise delivery of co-benefits. As such, UP2030 will (a) have a measured positive impact on spatial justice in the pilots, and (b) give the opportunity to citizens to participate in the transition by becoming agents of change themselves through their sustainable behavioural shifts.